Smarthubs SLES

"Smartgrids have not been deployed at scale due to the lack of 1) open architecture IoT systems linking generation and demand 2) stable markets for storage and demand shifting and quantifiable service revenue streams 3) local leadership in the deployment of smart grids enabling demand assurance and multi-vector approaches (IET2018, ADE 2018).Smarthubs SLES will tackle these innovation challenges via a large scale demonstrator.

This demonstrator deploys hybrid systems across heat, power & transport connected via interoperable IoT layers that functions as a highly heterogeneous Virtual Private Network (VPP). The consortium is targeting a 30% reduction in future SLES deployment costs across the portfolio of technologies and business model innovations. The outputs of this demonstrator will lower provide evidence for the maintenance, operation and revenue profiles for these technologies and lead to SLES becoming self-fundable by the early 2020s."